High throughput materials synthesis and discovery

Faraday Institution Doctoral Training Award. The Faraday institution has been awarded funding to build a cohort based doctoral training programme in the area of battery technologies. This studentship is part of that cohort and was awarded to the Next Solid State Batteries project: SOLBAT - The Solid-State (Li or Na) Metal Anode Battery.